Investigating the life of farming communities between the Middle and Late Iron Age in Central England: a zooarchaeological approach

This PhD project investigates changes in livestock type and management in Central England at the transition between the Middle and Late Iron Age. It explores whether husbandry innovations that we see in the Roman period may have had deeper roots in the Iron Age. Animal remains from several sites across the area are analysed to provide a geographic, as well as chronological, perspective. The study will be complemented with a careful analysis of their contexts of origin and depositional histories. The results of these analyses are interpreted comparatively and used to investigate social and economic changes in the latest phases of British Prehistory.